From monstrous mushrooms to mycological futures

Contemporary genre narratives across film, TV, literature and video games are increasingly exploring the role of
fungi as part of speculative worldbuilding. Once feared for their alien, monstrous alterity and taxonomic uncertainty,
a renewed cultural fascination with fungi and mycelium is prompting contemporary science fiction (SF) and horror
texts to reconsider fungi through the lens of nonhuman possibility. Incorporating genre studies, critical
posthumanism and formal close analysis, this thesis will explore how the fungal is used to explore the inescapable
entanglement of human and nonhuman worlds and rethink ideas of human agency and subjectivity. In examining
how fungi are being deployed conceptually and formally in recent genre texts from across mediums, this thesis will
examine how fungi can help to imagine radical and hopeful forms of contemporary being and future survival at a
time of planetary and interspecies crisis.